University of Northumbria at Newcastle and 3 Dental Manufacturing Limited KTP 21_22 R2

To develop new digital manufacturing capability and embedding new technology and knowledge in additive manufacturing and 3D image processing using Artificial Intelligence.